Distributed Sanitation and Energy Production Facility

My research area is in distributed sanitation and energy facilities, I will be focusing my attention hydrogen production and nutrient recovery from source-separated urine.

Objectives

The main focus will be on generating hydrogen from source separated urine, whilst recovery nutrients. With the overall goal to provide a decentralised facility that is capable of producing electricity whilst destroying the pathogens and breaking down human excreta into useable by-products, that can be used locally.

Methodology

Testing various methods of hydrogen production by splitting ammonia and urea compounds found in source separated urine, whilst also recovering nitrogen, potassium and phosphate to be used as a fertiliser. This will be carried out testing various prototypes to test the performance of the different designs in a lab situation. Once the design has been checked and optimised, the functionality and performance will be field tested, ideally in a developing community, to make further adjustments. Monitoring of the system can be carried out to measure the efficiency and production rate to measure the economic viability, and to make any further adjustments.

Funding applications will be carried out - to enable the production of these facilities, to test them at different locations and to conduct an observation of use and maintenance; in order to see if further training or any modifications need to be undertaken, to restrict improper use of the facility.